Off-Highway Intelligent Power Management

The purpose of this collaborative project between JCB, Pektron and Warwick University WMG is to lead industrial research into a range of novel technologies which could significantly increase the efficiency of off-highway vehicles. The world leading partners will bring together their expertise to analyse, develop and optimise off-highway vehicle systems to increase their efficiency whilst reducing fuel consumption and emissions. The results will disseminate into future JCB product developments allowing customers to reduce the carbon foot-print of their projects and benefit from increased competitiveness.